Robust optical configurations for reducing the impact of spatial laser beam effects in gravitational wave detectors

Modelling and design of new interferometers for precision metrology with either passive or active suppression of the impact from spatial laser beam distortions, to support the design of new ground-based gravitational wave detectors such as the Einstein Telescope and LIGO upgrades'